Child Cultures

CHILDCULTURES is a transdisciplinary project that investigates the shifting relationships within children's culture -literature, arts and media- as agents of change responding to the new climate on children's activism and resistance. The inquiry is framed by recent developments in the interdisciplinary field of childhood studies, the ethical and epistemological standpoints of feminist new materialism, and children's literature and media studies' critical take on adultism. This framework, along with "collaboratory" research with children, enables understanding of how shifting relationships within children's cultures may produce less adultist, anthropocentric, sexist, racist and ableist ways of knowing.
The project is organized in three interconnected strands in which the fellow collaborates with other researchers and institutions: in Strand 1, the fellow works with students of the Children's Literature, Media and Culture Erasmus Mundus Master (IMCLMC) tracing adult understandings about of how children's culture may produce less discriminatory ways of knowing; in Strand 2, the fellow invites children and other master students as co-researchers and works in partnership with an NGO in Spain in literature and arts education producing intergenerational arts-based approaches to expand ways of knowing. In Strand 3, the fellow expands on this project's theoretical and methodological advances proposing situated models involving children and child epistemologies in research. The proposed research is planned to maximize a two-way exchange of knowledge between the fellow, the host, the secondment and other researchers and institutions involved. A special focus is set on the collaboration and training-by-research opportunities related to the IMCLMC programme. The project considers different strategies for intersectoral collaborations and an innovative plan for dissemination and communication which targets different audiences, including children.